SKA Science Data Handling & Processing

This project is to support the Science Data Processor (SDP) component of the SKA. The SDP is the element of the telescope responsible for processing various observed data into required data products (which consists of combined and processed raw data together with metadata), long-term preservation of these data products, and delivery of these products to SKAO and scientists working in SKA Regional Centres (SRCs).

This project deals with the construction of the SDP system, its support in integration, testing and commissioning, and the development and demonstration of increasingly capable SDP pipeline performance are the key components of this project.